Patent use, Technology Licensing and IP management in UK firms

In this proposal we aim to work with our partner the UK Intellectual Property Office (IPO) to gather evidence on the extent of recourse to patent protection in the UK economy, the use of patents by firms and on the strategies being used by firms to manage their IP and circumvent the problems caused by overlapping patent rights or 'patent thickets'. We bring new academic thinking on these issues (in the US and UK) to bear on a small scale survey where the user community is involved in generating and gathering the data needed by them. By doing this we will be able to plug important evidentiary gaps about the recourse to patenting for innovative firms and also the use of patents though licensing and cross-licensing in the UK-wide economy. In addition a detailed survey of UK IP management practices based on similar surveys conducted in the US will enable a deeper understanding of the patent thicket question as well the measures UK firms are taking to gain 'freedom to operate'. We expect that this understanding of IP management practices will be a valuable input in IPOs training programs to raise awareness in small and medium firms and can also inform IP policy in the UK.

Potential impact
This is a knowledge exchange programme where we scope out, with the UK Intellectual Property Office (IPO) as partner, the possibility of deepening understanding of how IP is managed in UK businesses. This would use two short surveys significantly based on academic ideas that have underpinned such inquiries in the US and Japan. There are a number of non-academic communities that are active in the areas of patents and other aspects of IP, who could benefit from a fuller knowledge of academic research methods and research findings. These include users in the public domain such as the the IPO itself and also the Office of National Statistics and the Department of Business Innovation and Skills and also non-academic users such as the IP community of lawyers and small businesses.
The choice of UK IPO as the partner is crucial to securing a broad impact for this proposal. We say this because reaching the findings of our enquiry to the wider audience of businesses and IP lawyers can be better achieved if we can input into the IPO's business support and awareness activities to make our findings accessible to these different users. These include inputting the findings of the joint research into their regular newsletter IP Insight and their business support programme.
In addition we will also produce a policy briefing document which will be presented at a joint IPO-Brunel organised conference. We will include the managerial implications of our research into on-going training and awareness programmes which are conducted on a regular basis by the UK IPO. We will also consider the scope for incorporating the lessons on IP management into the national and international management standards frameworks such as ISO 9001, initially through consultation with BSI and UKAS.